Entropy

The project will start from extending the classical notion of entropy, by replacing the classical definition of information function with a more general one, for instance having slower asymptotic behaviour at zero. This part is conceptionally relatively straightforward and will almost certainly be extremely fruitful and lead to new and exciting results. Furthermore, depending on the results from the first part, the project will seek to extend some classical results of homogeneous dynamiques to incorporate a newly developed generalized entropy, having in mind some potential applications to number theory.